Quantitative modelling of relational value: Embedding landowner perceptions in frameworks for nature restoration

In response to human destruction of the natural world, there has been a concentrated
effort to address these impacts and reduce or reverse the impact from developing
societies on climate and biodiversity through international frameworks, including
Sustainable Development, Ecosystem Services and Natural Capital. A common axion
underpinning these is that nature is valuable (Tzoulas et al. 2021). Whilst Ecosystem
Services value the functions provided by nature, and Natural Capital focusses on natural
assets themselves, overall, these frameworks prize natures for its instrumental value;
with worth ascribed relative to what it delivers for people. For some, this has been
heralded as an important step, legitimising nature within the economic discourse
(Dasgupta 2021), for others it is condemned as a form of neoliberal biopolitics, in which
the complexity of nature is reduced to monetary value (Fletcher et al. 2019). Such
thinkers champion the importance of intrinsic value which underpinned the invention of
nature conservation (Vucetich, Bruskotter and Nelson, 2015). By disregarding nature's
innate value, it can become substitutable, with destruction legitimised in one place if
restoration occurs elsewhere, for example through biodiversity credits (Fredriksen 2017).

To mitigate for this dichotomy, a third idea has been put forward (IPBES 2024): relational
value. This acknowledges that humans can assign more meaning to nature than pure
monetary value, particularly where there is a particular connection to a certain place or
species (Nueteleers 2019). Explicitly acknowledging non-monetary emotional
relationships people have with nature offers a better understanding of motivations
behind delivering practical nature restoration.